cybersecurityfunding

At Network ROI, we are a growing business & we are concerned that our clients' information security control & processes may not be robust to protect our business & our clients from current & future cyber attacks.